Autonomous Systems Imaging of Aerospace Structures

The ultimate objective of the research is to deliver an automated innovative damage evaluation tool capable to detect and characterize damage on either metallic or composite aerospace materials and structures by novel optimal fusion of non-invasive imaging technologies. Overall, the PhD student will develop both software and hardware tools combining the advantages of the applied novel imaging technologies in order to assess type, size and depth of defects in both qualitative and quantitative terms. This will be achieved by both modelling and experimental work completed in the framework of the PhD research.